Integrating Quantum Hardware in High-Performance Computing Platforms for Multiphysics Modelling

Quantum computers are expected to be transformative in many domains of science, offering computational speed-up over conventional algorithms to facilitate the elucidation of physical systems that are otherwise classically intractable. Despite all the promise of this novel computing paradigm, we have yet to demonstrate any lasting form of quantum advantage, whereby a quantum device is able to solve a problem that would not be possible on conventional computing architectures. While there have been numerous claims made to that effect, in each instance it has led to further development of classical algorithms that have subsequently disproved any form of quantum advantage. We are interested in the pursuit of advantage for the chemical domain, where success could have far-reaching implications and
disrupt the fields of quantum chemistry and materials science.